Hearing Partners: value and effectiveness

Hearing Partners CIC has developed a specialised programme for people who find it frustrating and tiring when trying to have a conversation in noisy places, whether at work or play. Everyone experiences this from time to time, but as we age it happens more and more frequently. All too often this leads to someone deciding it's easier just to stay home than face the loneliness of feeling isolated in a group of friends, colleagues or even relatives.

Unfortunately, we live in an increasingly noisy world where a high level of background noise is considered acceptable or indeed normal, despite the fact that this interferes with our enjoyment of social conversations and our effectiveness in workplace discussions.

The Hearing Partners programme has been developed to show people how they can improve their conversations by making simple changes in three areas. First, the programme teaches good communication tactics that can be adopted anywhere by anyone. Second, it explains how to make simple changes in the surroundings to improve the sound quality, and how to make better venue choices. And third, it offers information on some incredible pieces of technology that can help -- especially some that most people will already have (eg a mobile phone) but don't yet know to how to use to achieve better hearing.

This project will help Hearing Partners to demonstrate just how effective their programme can be in improving how people hold conversations, and the benefits this brings to their social and workplace communications. It will also show how much social value is achievable through the programme, which will help businesses justify the costs of engaging with Hearing Partners.

The project will also investigate how best to market the Hearing Partners programme across all sectors of the business and consumer market. This is of vital importance because so few people yet understand the importance of our hearing to our sense of wellbeing and social inclusion. Consequently, they do not understand why they feel disconnected nor do they seek solutions, so they fail to recognise the relevance to them of the Hearing Partners proposition.

The results from this project will therefore both demonstrate that it works, and help us to market the programme effectively. The outcomes for the older community will be enhanced social inclusion and a more engaged and productive working life.